Feasibility study into electric powertrain for the OX developing market utility truck

Billions of people live in developing countries that suffer from a lack of affordable transport, this stifles economic growth and prevents access to healthcare, education and opportunity.

The Global Vehicle Trust (GVT) was founded by a UK charity to tackle this transport shortage. GVT's strategy is to dramatically reduce the price of motorised transport by creating an innovative pay-as-you-go shared transport service, the "OX Ecosystem". Due to a lack of suitable vehicles to enable this ecosystem GVT have worked with renowned automotive designer Prof. Gordon Murray to develop the unique OX truck which is the only vehicle purpose designed for the developing world conditions -- poor roads, heavy loads, minimal service infrastructure. 4 OX prototypes have been built and tested using a diesel powertrain.

Our vision for this project is to demonstrate the commercial and technical feasibility of a zero emissions electric powertrain for the OX. This "eOX" will be the worlds' first electric vehicle (BEV) purpose designed for the developing world.